AutoBind

AutoBind marks a step-change in BEMS technology, automating previously manual tasks to streamline system integration, enhancing both speed and precision. Its adaptable architecture suits buildings of any scale, facilitating efficient energy management. With its public launch, AutoBind stands to transform system integration, offering substantial cost savings while expediting timelines. This, in turn, promotes the broader adoption of a technology that meaningfully contributes to the net zero mission.